Cranfield University and Redring Xpelair Group Limited

To develop and utilise novel simulation models at macro detail for the building envelope and at micro detail for heat recovery within ventilation systems